Non-alcoholic fermented beverage

My product is a non-alcoholic fermented beverage that needs to go from being sold on market stalls to being sold on supermarket shelves. The funding for an expert will be a big part of making this happen and could mean the difference between success and failure of this business.